The University of Essex and Chronomics Limited KTP 25_26 R2

To develop an AI-enabled biomarker discovery engine, using multi-modal data, to address growing demand in the precision medicine market for disease risk prediction services.